Metabolic determinants of early placental development: Acetyl-coA metabolism and histone acetylation during trophoblast differentiation

Major pregnancy disorders originate from poor placental development in the first-trimester of pregnancy. Preeclampsia is a pregnancy-specific complication affecting 6-8% of women and can lead to premature delivery, fetal growth restriction, and increased risk of mortality to mother and child. A poorly functioning placenta caused by impaired placental formation in early pregnancy is implicated in the development of preeclampsia.

Placental formation depends on cells called trophoblasts transforming into specialised cell-types. This process is dependent on the coordinated changes in sets of genes. Activation of these genes requires access to DNA regions that is determined by histone proteins that package DNA. Chemical modifications in histones influence their ability to package DNA. Specifically, addition of the molecule acetyl-coA leads to DNA loosening from histones facilitating gene activation. Acetyl-coA is generated from nutrients and used for energy production and histone modifications. I will examine the processes by which acetyl-coA is generated in trophoblasts and how these processes affect cell transformation and placental formation via modification of histone proteins. Moreover, I will investigate if these processes are impaired in preeclampsia and the causes of the impairments. The findings from this study are important for understanding how placental nutrient handling influences placental formation and will help us understand how this process is perturbed in a pregnancy disorder leading to poor outcomes in the mother and the baby.

Technical abstract
Placenta-related pregnancy complications, including preeclampsia, are associated with abnormal placental development in the first-trimester of pregnancy, but there is little mechanistic understanding of how this occurs. The placenta's functional capacity is dependent on the coordination of placental trophoblast proliferation and differentiation into specialised lineages, occurring largely in the first-trimester. Trophoblast differentiation is dysregulated in preeclampsia, a disorder commonly associated with metabolic dysfunction. Acetyl-coA lies at the intersection of multiple pathways of energy metabolism and it is also the acetyl-donor for histone acetylation. Moreover, histone acetylation is highly sensitive to physiological changes in cellular acetyl-coA concentrations. This proposal will test the hypothesis that acetyl-coA metabolism regulates histone acetylation and trophoblast differentiation, and that these processes are dysregulated in preeclampsia. The overarching goal is to define the mechanistic links between acetyl-coA metabolism and histone acetylation in regulating trophoblast fate and placental development. The findings from this research address the broader question of how metabolism influences placental development in normal pregnancies, and how this process is dysregulated in preeclampsia.